MRI Band

Lentus Composites is a critical component supplier to manufacturers of MRI scanners of the components that support the heavy magnet surrounded by liquid helium. Due to the Coronavirus Covid-19 pandemic, MRI manufacturers have seen an increase in demand for MRI scanners both as a safe diagnosis and research tool for Covid-19 infection without the radiation hazard of X-rays used in CT scanners. The situation is complicated by the fact that demand has doubled for high-field MRI systems because they have higher resolution and these account for an increasing proportion of MRI scanners. High-field MRI utilise magnets (7T) that are particularly heavy and have a high specification in terms of mechanical properties.

Our objective is to develop both the materials and process to improve both productivity and product performance meeting or exceeding the specifications set by our customers. This project if successful will protect jobs at our Eynsham site and enable us to meet the increased demand from our customers both in the short, medium, and long term.